The Development of an Artificial Intelligence Recommender System for Advisory Service Provision at Scale

"As data technologies and machine learning are increasingly being applied to accountancy software, more and more traditional accountancy functions are becoming automated; from bookkeeping to reconciliations and reports.

The current challenge for accountancy companies is how to utilise technology and the deeper data insight capabilities on offer to create new opportunities to engage with customers and to open new market channels -- to move from a compliance-based reporting service to an advisory service adding value by providing actionable strategic advice to improve client's financial health and decision making.

The analysis of data is time-consuming and requires new skill sets. The challenge in offering an advisory service across the client base (which may run to thousands of SME clients) is how to analyse the oceans of client data now available in real time, directly from cloud servers. How can timely strategic insight and advice for clients be provided in a cost-effective way for the accountancy firms that is affordable for SMEs?

This project will develop a Client Advisory Insight Engine (CAIE), a web-based client engagement solution to enable resource efficient remote monitoring of SME clients' financial performance across an Accountancy firm's client portfolio. CAIE prioritises clients based on key financial performance metrics, produced automatically and in real time from a client's cloud accounting data. CAIE utilises AI to recommend advisory actions for accountants to open timely advisory conversations with their clients. CAIE enables a cost-effective advisory service at scale."